Does habitat specialisation increase risk under global environmental change? Understanding responses of bat assemblages to habitat degradation-Malawi

Full project title: Does habitat specialisation increase risk under global environmental change? Combining genomic and ecological approaches to understand responses of bat assemblages to habitat degradation in Malawi. Over half of global population growth by 2050 is expected to occur in Africa [1] Anthropogenic expansion creates significant challenges for wildlife conservation; is a significant factor in current and future predicted species extinctions and is regarded as a major threat to biodiversity [2] Landscape connectivity affects movement and consequently genetic structure; hence, through studying spatial patterns of genetic variation we can understand how the habitat fragmentation and modification affect species movement patterns [3] Insectivorous bats are major contributors to mammalian biodiversity that provide important ecosystems services through the suppression of insect pest populations and transportation of nutrients [4] Understanding what renders a species "extinction prone" is a fundamental question for conservation biologists. A bat species' tolerance to disturbance is influenced by a variety of ecological and functional traits including diet, morphology, foraging style, and roosting ecology [5] Currently lack of research on African bat populations both hinders our understanding of the consequences of environmental change, as well as our ability to inform land-use regimes and development, and advise stakeholders at times of increased population pressure. This project will assess the impacts of landscape level anthropogenic disturbance on bat assemblages, genetic composition, movement and ecology. Results will be used to inform landscape level conservation management.This project combines molecular and neo-ecological approaches to study populations of specialist and generalist bat species across gradients of anthropogenic disturbance: i) high (urban areas), moderate (peri-urban low-density agricultural areas) and low (protected areas) of Malawi.